University of Ulster and FP McCann Limited

To develop an innovative fire-rated precast sandwich panel system using advanced construction materials which addresses the issue of fire performance and combustibility in modern methods of construction.